Autonomic Transportation Management

The growth of open data in the transport section has created possibilities for developing new transportation management information and control systems. The use of data analytics and learning algorithms plays an important role in the development of these new systems. This project will apply those techniques to sources of open data in the transport sector to scope a proposal for a new form of autonomic transport system.